Hyper powered vessel battery charging system

As a significant source of greenhouse gasses (GHGs), it is essential that the maritime transport sector focuses on ways to become climate neutral. Partial electrification of power systems has already been adopted as a GHG reduction measure. However, further advances are necessary on such aspects as the provision of high charging powers to minimise costs and improve standardisation. In this context, HYPOBATT will be focused on the development of an interoperable charging solution with a cost-competitive performance. HYPOBATT will deliver a modular, fast, and easy multi-MW recharging system demonstrated in two European ports with fast turnaround times. The project will assess the end-to-end services between both ports, and compatibility with other ports. A modular approach on electrical and mechanical integration will minimize the required connection time, the charging time, land from port side and the number of components and costs. The charging system will be designed to achieve interoperability and compatibility with different electric ships, grid constraints, components, modularity, logistic and handling, monitoring and safety systems, power flow, maintenance, digitalization/automation, cybersecurity, and human element aspects. The standardization of the charging modules, the interfaces, and the communication protocol, willscale up the charger based on and on/offshore sides; flexibility of power levels will be addressed and the impacts on the electrical grid infrastructure and on the battery degradation during fast charging will be minimized. HYPOBATT unites key actors from the European maritime sector to develop and demonstrate the charging system. A key element is to develop business mechanisms to exploit the flexibility of the charging system amongst shipbuilders, integrators, ports and stakeholders. This will enable the wide adoption of the solution, thus increasing Europe’s lead in fast charging systems.